Electrochemical technology - treatment of shale gas flowback

Aqualogy, specialists in advanced technologies for water management, are to develop a feasibility study into the flow back treatment of water allowing reuse in the shale gas industry.
Aqualogy have invested research and development into Electrochemical wastewater treatment and this proven technique comprises three unique patented technologies. These solutions have been tested and are an effective method to treat wastewater in the oil and gas industry.
Including two main activities, the study will comprise the setting-up of bench-scale testing of the technology to allow the adaptation of Electrochemical wastewater treatment to the shale gas industry, and also include laboratory tests using real flow back water from an existing exploration project.
Aqualogy are committed to sustainable solutions which benefit the environment, the development of this treatment and the project is testament to this ethos as it will provide multiple environmental, social and economic benefits.